Slab

This project aims to explore the use of MHA Lightings patented WaveGuide Technology in new applications and systems to allow more projects and markets to benefit from our energy efficient lighting solutions. The project will explore new applications of the technology and aims to gain a greater understanding of the physics of light in these applications.